Synchronisation Network for Monitoring of Low Voltage Electricity Networks SYNET

The SYNET Project is a proof of market study which aims to explore the market potential and
technical options for a new type of Smart Grid sensor for monitoring Low Voltage (LV)
electricity networks operated by Distribution Network Operators (DNOs).
LV networks form the final link in the chain supplying electricity to consumers are
traditionally predictable one way networks and have not been monitored. However,
introduction of renewable energy sources and electric vehicles to the grid are making
management of such networks much more problematic.
SYNET proposes an innovative, integrated monitoring platform which goes far beyond the
traditional ‘electricity meter style’ monitoring device. It aims to provide a cost effective,
integrated, real time picture of each LV network by utilising sensors placed not just in the
substations, but also downstream on the low voltage feeder cables.
By combining broadband powerline communications with real time ‘synchrophasor’
measuring techniques it will enable DNOs to gain a much better understanding of their LV
networks, leading to more effective utilisation of renewables within the network as well as
increased reliability, lower downtime and better fault analysis.